The University of Essex and Essex Recovery Foundation - AKT4

To define strategies for quality assurance and outcome monitoring of a recovery community which facilitates community-led commissioning of drug and alcohol treatment and recovery services.